Tonic Analytics - Big Data Analytics to Improve Maintenance Efficiency

Increased digitisation of record keeping and asset operation within the air transport industry
has created an opportunity for technology advancements in the field of ‘Big data’ analytics to
help the civil air transport industry improve maintenance effectiveness.
An opportunity exists for airlines to move beyond the limitations of existing predictive
maintenance approaches. This would be achieved through the integration of currently
disparate data sources, such as electronic maintenance records, aircraft parametric data and
operational data to create a ‘Big Data’ set on which novel analytics and decision optimisation
technologies would be applied.
Through this approach, maintenance organisations would be provided with a new level of
holistic and contextual information, empowering them to make smarter decisions and actions
and address a significant portion of the $2.7B cost of unplanned maintenance activity
The objective of this study is to assess market viability and readiness for the idea, explore
potential barriers, solutions and partners and generate a formal business plan for the concept